Signalbox Metro API

One of the most used apps of all-time is Google Maps; evidence enough of the demand for
accurate and reliable location data. Smartphone apps such as CityMapper (the third most
popular app in the iTunes store in 2014) provide real time transport information, allowing
users to adaptively plan their journey based on their preferences, their location, and up to date
transport information.

Yet these apps fail to deliver in urban metro and underground systems, despite the fact that
they are sorely needed to help the user negotiate complex infrastructure and to mitigate the
effect of delays. The problem is that railway infrastructure and underground tunnels upset the
ambient signal environment, meaning it is typically no longer possible for the smartphones to
derive the user’s location using GPS satellites or gain an adequate data connection from cell
towers or Wi-Fi. This means the app can no longer respond with relevant or timely
information.
To overcome these deficiencies, we want to investigate the viability of creating a Metro API.
This is a small piece of software incorporated into apps by their developers, allowing them to
perform on urban metro systems. This technology would not only derive the smartphone’s
location without any satellites, but also provide other relevant information, such as what train
the user is on. This will enable the apps to drastically improve their performance and enhance
the user’s experience. Subject to proof of market, we propose a system that would initially be
developed to work on the London Underground network, and then rolled out to other major
cities such Paris and New York.
Our project will provide commercial validation and create a commercial and scientific
roadmap for taking the product to market.